Functionalised Microfluidic Sensors for Biomedical Applications

Conformal and biocompatible force sensors have many potential applications, such as in tactile and haptic sensing, sensor-assisted surgery and bio-telemetry. The aim of the project is to develop a novel microfluidic-based technology that could potentially offer sensitive, flexible and biocompatible sensors with the ability to sense a range of biologically relevant forces, and incorporate additional features such as wireless data transmission into the device structure. This project aims to characterise and test the use of different materials for the production of "functionalised" microfluidic sensors by incorporating additive manufacturing methods. The sensors will be calibrated using bespoke experimental setups and in conjunction with clinical partners, and their design and implementation will be further optimised using finite element modelling.